Orkney Wine

The Orkney Wine Company is collaborating with the James Hutton Institute to investigate the chemical composition of unusual, Orkney-grown berries and their effect on fruit wines made from them.